Delineation of vascular and airway morphology in early lung fibrosis using hierarchical phase contrast tomography

This project will utilise a ground-breaking advance in imaging technology called Hierarchical Phase Contrast Tomography (HiP-CT) which allows non-destructive three-dimensional imaging of entire lungs at 25um resolution, and 2.5um imaging in regions of interest. Though HiP-CT imaging allows a "Google Earth" view of the lungs, detailed quantitation of important structures is necessary for clinical interpretation. This project will aim to convert the existing Google Earth quality imaging achievable with lung HiP-CT to a clinically applicable Google Maps of the lung by employing computational image segmentations informed by histopathological and biological correlations.